Abandoned Tents Solutions

At music festivals, more than 1-in-5 tents are abandoned, destined for landfill or incineration, posing an environmental threat to all and economic problem for the festival industry. The project’s aim is develop new products/services that use existing infrastructure at festivals to prevent abandonment, reduce environmental and economic costs and spread responsibility across manufacturers, festival owner's, waste companies and consumers. In this way we hope to create a green, circular solution, with clear use and cost benefits to all parties. The Team is Comp-A-Tent (C-A-T), sustainable product developers, Festival Republic (FR) the problem owners; S.Thomas, an environmental designer (subcontractor); Julie’s Bicycle (JB), an environmental sustainability consultant (subcontractor), M. Elliott, business developer (subcontractor).